String theory origin of the primordial universe and its visualisation

The project involves development of theoretically consistent models of string theory inflation and their primordial signatures due to the presence of spectator and dynamical fields, such as scalars and vectors, beyond the inflaton field, which generically appear in models of string theory inflation.
Potential signatures are the generation and enhancement primordial gravitational waves, which can thus be detected in future interferometers such as LIGO and LISA, primordial black holes, which can be a dark matter candidate.
A crucial element of the project is the development of numerical techniques to analyse these models, which are not possible to analyse analytically due to their complexity. It also involves the use of machine learning techniques to optimise this analysis and the visualisation of the results, to enhance the understanding of the cosmological signatures.